Loughborough University and Ice Communication Limited

To create an Enhanced Rendering System for Augmented Reality capable of creating photo-realistic rendered objects within a real world setting, to support sale, promotion, accurate visualization, planning and marketing purposes.